PI3K function in the activation of mature B cells

Technical abstract
Antibody production is a unique feature of B cells however B cells also mediate additional immune-regulatory functions by presenting processed antigens to CD4 T cells and by producing cytokines. B cell subsets have been identified which have distinct cytokine production profiles and mediate immunosuppressive functions in animal models of immune responses and diseases (Tedder review IN Ann. N.Y. Acad. Sci. 2010). The production of cytokines by B cells is elicited by the BCR for antigen and by stimulation through receptors such as CD40 and TLRs. These insights raise important questions about the developmental regulation of the immune-regulatory B cell subsets and the molecular regulation of cytokine production by B cells. Our hypothesis is that the PI3K pathway is critical for the development and/or function of immune-regulatory B cell subsets. In particular, the P110delta catalytic isoform of PI3K, which we have already shown to be an essential non-redundant regulator of B cell development and function, is proposed to be important in this class of B cells.